efficacy of dissolved ozone as a sanitising medium.

I have designed (Patent applied for) a device which safely allows water to be infused with ozone and reach a high concentration of ppm which in turn can be used as a biocide, this eventually returns back to its natural state which is water.I need to explore the killing effiency of the solution on HAIs eg. Viruses, MRSA, C-Diff etc....and how long the solution remains usable. This solution could be equally applicable to other sectors including food and drink sector.An external expert ie. Microbiologist is sought to benchmark the liquid on HAIs eg. Viruses, MRSA, C-Diff etc.... under controlled conditions, and report on its effiency.